The research will be into optical instrumentation. Specifically, the intention is to undertake the underpinning metrology and engineering required to

The research will be into optical instrumentation. Specifically, the intention is to undertake the underpinning metrology and engineering required to use spectrometers for emissivity independent (ratio) thermometry.